Consolidation of property data for the life cycle of a composite product (COMP-LIFE)

The life cycle of composite material products can include the manufacture and testing of starter products, the

design and testing of the main product, the testing of the structural integrity of the product in the operational

phase and the management of the disposal stage of the product at the end of life. Digital data at each stage of

this life-cycle is generated by different processes, by different actors using different software and recording

methods. Data can be lost at each stage, which presents difficulties from a shortage of relevant information if

problems arise in the later stages. The study will investigate the feasibility of using new information models in

the ISO Standards for digital product data representation and exchange to consolidate property data from

different sources and different stages in the life of a composite product into one verifiable source and provide

an audit trail for the origins of all of this data over its life cycle. The ISO standards provide open information

models for the digital representation of engineering data independent from proprietary software. They support

interoperability between different software systems and quality control and assurance for the information.